HeritageConnect: Smart Solutions for Sustainable Heritage

Preserving historical structures is both a necessity and a challenge. With limited budgets and outdated methodologies, heritage conservation often struggles to keep pace with modern needs, leaving over 4,800 sites at risk in the UK. The stakes are high---proactive management costs are significantly lower than reactive restoration after structural collapse.

This project introduces a design foundation for generating a user interface for a groundbreaking AI-powered platform designed to transform heritage management. By offering a user-friendly and adaptable interface, the tool empowers professionals, organizations, and the public to collaborate effectively. It enhances efficiency, optimizes resource allocation, and increases awareness of at-risk sites, all while leveraging advanced technology to streamline conservation efforts.

Our innovation integrates cutting-edge AI with intuitive design, creating a sustainable solution that targets both UK and EU markets. Through partnerships, rigorous testing, and continuous feedback from diverse stakeholders, the project aims to deliver a scalable and commercially viable platform that meets the needs of the heritage sector.The initiative not only addresses the pressing challenges of conservation but also paves the way for a sustainable, technology-driven future for our shared cultural legacy.